Staffordshire University and Caja Limited KTP 22_23 R5

To develop an innovative and predictive Risk Stratification tool to enable care organisations to maximise the use of Digital Care Technologies. To proactively promote people's independence and Prevent, Reduce and Delay their need for more traditional and costly care packages.